Corrosion under insulation imaging with atomic magnetometers

We propose electromagnetic induction imaging (EMII) with atomic magnetometers (AM) to image corrosion

under insulation (CUI) on oil and gas pipelines. In fact, current techniques are hazardous, expensive and bulky,

such as nuclear backscattering or X-ray, or cannot penetrate insulating layers, such as THz imaging. AM-EMII

provides non-destructive conductivity maps and imaging through insulating barriers. Furthermore, it is

contactless, non-invasive, safe and cost-effective. We plan to demonstrate the technology and evaluate its

performance for CUI assessment in the oil and gas industry. To this purpose, we will identify suitable test

structures and case studies. We will realise a system for EMII and demonstrate feasibility of detection and 2D

imaging of CUI. A demonstrator, designed in view of 3D imaging, will be deployed at the test facility.

Continuous engagement with potential end-users and stakeholders will be pursued and commercialisation

routes to market will be in place.